Epithelial cell-antigen presenting cell crosstalk in the maintenance of immune homeostasis in the lung

The aim of this ICASE PhD is to apply a novel and pioneering ex vivo lung perfusion (EVLP) model to assess the immune response in healthy and diseased tissue settings. The research is in partnership with GSK and incorporates an industrial training placement.

During gaseous exchange the lungs are exposed to a vast variety of pathogens, allergens and innocuous particles. Professional antigen presenting cells (APC) reside in the airways, sampling the airway lumen by taking up inhaled particles as part of immune monitoring processes. APC are able to detect a variety of stimuli in their local environment due to their expression of a diverse array of pathogen recognition receptors (PRR), which enables the detection of foreign particles, undergo maturation and direct adaptive T-helper cell mediated immune responses.

This recognition process results in the development, activation, and/or recruitment of immune cells required to eradicate the invading entity. Conversely, in order to limit aberrant inflammatory responses to inert particles, APC can also be instructed by airway epithelial cells (AEC) to adapt a tolerogenic phenotype and maintain homeostasis. Therefore, appropriate cross-talk between AEC and APC is critical to maintain lung homeostasis and generate productive adaptive immune responses against pathogens.

With this balance in mind, the dysregulation of cross-talk between AEC and APCs is also known to contribute to inflammatory conditions in the lungs, e.g. asthma. Understanding further the interactions between AEC and APCs in complex in vivo, as well as in vitro systems, could lead us to identify new regulatory pathways and novel targets for immunotherapy.

To study the role of AEC-APC crosstalk, we will use a novel and pioneering ex vivo lung perfusion (EVLP) model. Using these unique systems we can study the phenotype of lung immunity in a physiologic environment in the tissue and characterize the role of AEC and APC cross-talk during normal lung function or in response to particles or pathogens.

The use of the EVLP model is significant, as it provides a "pre-first time in human" system to assess the impact of drug delivery with the potential for use in both healthy and diseased tissue settings.

This study will span the Manchester Collaborative Centre for Inflammation Research and GSK. Extensive training will be provided to Rebecca in the EVLP system, in vitro assays including primary cell culture, immunoassays, gene expression analyses, and cellular phenoptyping by state of the art 18-parameter flow cytometry.